High pressure chemistry of solids and liquids

We will explore new solid state chemistries occurring under extreme conditions of high pressure and high temperature, combining high-pressure synthesis in large-volume devices with in situ studies in the diamond anvil cell. We will focus our studies on developing the solid state chemistry of new light element , compounds, based on C, O, N, H, B etc. , These usually provide molecular gases, liquids and organic compounds, but they also give rise to superhard solids like diamond and cubic boron nitride. We will also explore metastable thermodynamic pathways to new materials prepared under high-pressure conditions, combining chemical precursor routes to yield unusual new compounds and materials, and metastable compression/decompression strategies to tune the properties of the resulting materials. We will study the physical chemistry of liquids and glasses at high pressure, to explore the new phenomena of density-driven phase transitions and polyamorphism that are reported to occur in liquids and glasses at constant chemical composition. This is a new area in the physical science of liquids that needs to be explored and developed.